Rehab Trainer

Rehab Trainer helps recovering patients visualise and understand effects of physiotherapy treatment. It uses virtual reality and motion sensor technology to make an immersive learning simulation and provide direct feedback to both patients and therapists.